Game-Changing Patient Monitoring Technology to Transform Clinical and Economic Outcomes in Mental Healthcare: A Feasibility Study

"Mental-Health Illness (MHI) inflicts a devastating toll on affected individuals, carers and society as a whole. It's the largest single cause of disability in the UK and affects 1-in-4 people. At £1.6Trillion/yr, it constitutes the largest single source of global economic burden.

Key to managing MHI is _Early Intervention_ (EI) and _Compliance__._ The NHS has rightly been promoting a community-care agenda. But effective community-care requires systems and tools in place outside of hospitals to facilitate EI and compliance.

The problem with EI is that our target market; patients/service-users with MDs (Mood-affective Disorders: Depression/Bipolar-Disorder/etc.) struggle to identify their own early-warning (prodromal) signs. Standard face-to-face psychiatric assessments are expensive and impractical for identifying impending mood-relapses. As for treatment compliance, it is extremely poor, particularly during periods of mood-disturbance.

Government has prioritised tackling MHI in its 'Five-Year Forward View Plan on Mental-Health', calling for tech-innovation to play a 'pivotal role'. There is a strong (and growing) emerging market interest in this MHI-tech arena. Studies indicate high usability/feasibility, and efficacy/effectiveness in outcomes, but only _with_ good Proactive-Patient-Engagement (PPE). Yet PPE typically occurs post-relapse as many patients fail to realise they need help until it's too late, causing all current solutions to stumble at the first hurdle.

_Mimitec's vision is to help people re-take control of their lives by passively predicting and proactively preventing onset of mood-disorder episodes._

To address this, Mimitec has developed a smart-sensor and cloud-based AI system (MiMi) that _passively_ maps service-user mood-progression automatically, without the need for PPE (after fully informed service-user consent is given). MiMi's AI will then deliver secure, real-time intelligent insights to patients' care-teams and relevant support-networks, allowing timely/tailored communications, interventions, and patient-education/guidance.

The next stage in development _(this project)_ is:

1. Mapping of how/where MiMi fits into the clinical-care-pathway
2. Health Economics Analysis for MiMi's adoption
3. Full Market-Assessment (drivers/barriers-to-adoption/market-sizing/determination of pricing/product requirements/routes-to-market/etc)

It is crucial to have public-patient involvement early on in this project to ensure MiMi is not just another '_technology piece for the sake of technology'_. Rather, the aim is for something that is built ground-up with patients/service-users front and centre. Patient/Service-user representatives will be involved here to provide valuable feedback and insights on understanding key drivers to promote usability, efficacy, and engagement.

**Outputs will:**

* Guide future product development
* Pave way for clinical trials (e.g. via NIHR-funding)
* Help build strategic partnerships with key stakeholders.
* Facilitate £100m/yr of UK productivity gains by 2025
* Create 18 jobs within 5yrs"